"Mechanistic Investigation of Cu-Catalysed C-N Coupling Using High Throughput Kinetic Experimentation "

"Mechanistic Investigation of Cu-Catalysed C-N Coupling Using High Throughput Kinetic Experimentation
"